Developing new predictive models to automate the generation of personalised actions to improve home efficiencies

We have developed a solution for benchmarking the heating inefficiencies of homes through thermal imaging. This creates a calculation which considers the heat loss, water quality, heating system health and retrofit suggestions to get to Net Zero.

80% of UK homes do not heat up efficiently and we are heading into one of the worst winters for energy bill, with already 6 million homes in fuel poverty. It is time to stop wasting energy!

ThermaFY specialist thermal analysis software is the first and only software that measures and calculates the efficiency of heating systems

We have survey over 1000 homes and our evidence shows there are practical, cost effective and immediate actions, that can improve the energy efficiency of peoples homes

Our forward thinking technology supports families over time, to address the different goals and challenges they face on their journey to a more efficient home, helping them to achieve this at the lowest possible cost, in the least amount of time, saving them money but also helping to reduce their carbon emission.